Reactive Metabolites

Q3 Analytical Ltd offer in vitro drug metabolism studies and this project would help to add another service to offer our customers. We have analytical and metabolism experience but we we don't have the microbiological experience. The external expert would have this experience and help us to handle and manipulate the bacteria correctly.